Blue-Cloud 2026

Blue-Cloud 2026 builds upon the pilot Blue-Cloud project which established a pilot cyber platform, providing researchers access to multidisciplinary datasets from observations, analytical services, and computing facilities essential for blue science. Core services delivered are the federated Data Discovery & Access Service (DD&AS), the Virtual Research Environment (VRE) and Virtual Labs. Blue-Cloud 2026 aims at a further evolution of its pilot ecosystem into a Federated European Ecosystem to deliver FAIR & Open data, analytical services, instrumental for deepening research of oceans, EU seas, coastal & inland waters. It develops a thematic marine extension to EOSC for open web-based science, & serves needs of the EU Blue Economy, Marine Environment and Marine Knowledge agendas. Blue-Cloud 2026 in 42 months covers activities at a growing number of federated environmental RIs to improve & optimise services for uptake of new data sets from a multitude of data originators and for discovery and access to their structured data collections. The advanced ecosystem will provide a core data service for the Digital Twin of the Ocean (DTO), mobilising and making available major additional data resources as validated and harmonised in-situ data by means of Data Lakes. The modular architecture of the VRE is scalable & sustainable, fit for connecting additional e-infrastructures, integrating more blue analytical services, configuring more Virtual Labs, and targeting broader (groups of) users. Blue-Cloud 2026’s overall Objective is to expand the federated approach of Blue-Cloud, involving more aquatic data stakeholders, and interacting with European Open Science Cloud (EOSC) developments, in support of the EU Green Deal, UN Sustainable Development Goals (SDGs), EU Destination Earth, and the EU Mission Starfish on healthy oceans, seas, coastal and inland waters, ultimately to provide a core data service for the European Digital Twin of the Ocean. Blue-Cloud 2026 is co-ordinated by the same organisations behind the pilot Blue-Cloud project (Trust-IT & MARIS), supported by a core team of existing and new Blue-Cloud partners; overall it mobilises a solid, multidisciplinary, & committed team of 40 partners from 13 European countries.

Blue-Cloud 2026 builds upon the pilot Blue-Cloud project which established a pilot cyber platform, providing researchers access to multidisciplinary datasets from observations, analytical services, and computing facilities essential for blue science. Core services delivered are the federated Data Discovery & Access Service (DD&AS), the Virtual Research Environment (VRE) and Virtual Labs. Blue-Cloud 2026 aims at a further evolution of its pilot ecosystem into a Federated European Ecosystem to deliver FAIR & Open data, analytical services, instrumental for deepening research of oceans, EU seas, coastal & inland waters. It develops a thematic marine extension to EOSC for open web-based science, & serves needs of the EU Blue Economy, Marine Environment and Marine Knowledge agendas. Blue-Cloud 2026 in 42 months covers activities at a growing number of federated environmental RIs to improve & optimise services for uptake of new data sets from a multitude of data originators and for discovery and access to their structured data collections. The advanced ecosystem will provide a core data service for the Digital Twin of the Ocean (DTO), mobilising and making available major additional data resources as validated and harmonised in-situ data by means of Data Lakes. The modular architecture of the VRE is scalable & sustainable, fit for connecting additional e-infrastructures, integrating more blue analytical services, configuring more Virtual Labs, and targeting broader (groups of) users. Blue-Cloud 2026’s overall Objective is to expand the federated approach of Blue-Cloud, involving more aquatic data stakeholders, and interacting with European Open Science Cloud (EOSC) developments, in support of the EU Green Deal, UN Sustainable Development Goals (SDGs), EU Destination Earth, and the EU Mission Starfish on healthy oceans, seas, coastal and inland waters, ultimately to provide a core data service for the European Digital Twin of the Ocean. Blue-Cloud 2026 is co-ordinated by the same organisations behind the pilot Blue-Cloud project (Trust-IT & MARIS), supported by a core team of existing and new Blue-Cloud partners; overall it mobilises a solid, multidisciplinary, & committed team of 40 partners from 13 European countries.

Blue-Cloud 2026 builds upon the pilot Blue-Cloud project which established a pilot cyber platform, providing researchers access to multidisciplinary datasets from observations, analytical services, and computing facilities essential for blue science. Core services delivered are the federated Data Discovery & Access Service (DD&AS), the Virtual Research Environment (VRE) and Virtual Labs. Blue-Cloud 2026 aims at a further evolution of its pilot ecosystem into a Federated European Ecosystem to deliver FAIR & Open data, analytical services, instrumental for deepening research of oceans, EU seas, coastal & inland waters. It develops a thematic marine extension to EOSC for open web-based science, & serves needs of the EU Blue Economy, Marine Environment and Marine Knowledge agendas. Blue-Cloud 2026 in 42 months covers activities at a growing number of federated environmental RIs to improve & optimise services for uptake of new data sets from a multitude of data originators and for discovery and access to their structured data collections. The advanced ecosystem will provide a core data service for the Digital Twin of the Ocean (DTO), mobilising and making available major additional data resources as validated and harmonised in-situ data by means of Data Lakes. The modular architecture of the VRE is scalable & sustainable, fit for connecting additional e-infrastructures, integrating more blue analytical services, configuring more Virtual Labs, and targeting broader (groups of) users. Blue-Cloud 2026’s overall Objective is to expand the federated approach of Blue-Cloud, involving more aquatic data stakeholders, and interacting with European Open Science Cloud (EOSC) developments, in support of the EU Green Deal, UN Sustainable Development Goals (SDGs), EU Destination Earth, and the EU Mission Starfish on healthy oceans, seas, coastal and inland waters, ultimately to provide a core data service for the European Digital Twin of the Ocean. Blue-Cloud 2026 is co-ordinated by the same organisations behind the pilot Blue-Cloud project (Trust-IT & MARIS), supported by a core team of existing and new Blue-Cloud partners; overall it mobilises a solid, multidisciplinary, & committed team of 40 partners from 13 European countries.